GraNet - Graphene / Polypropylene Composite Nets for Filtration

This project uses graphene to produce composites with polyolefins to give a step change in performance for

lightweight extruded oriented products used in specialist applications. The project team will;

• gain an understanding of how graphene can enhance the performance of polymer composites, especially in

relation to physical strength and operating temperature.

• develop techniques to achieve dispersion of graphene into a polymer matrix at production scale without

damaging the platelet structure and reducing the benefits of addition.

• understand what impact graphene has on polymer processability and rheological properties, including trials

at production scale (processing up to 2.5kg of graphene to produce 250kg of composite)

• model the impact that addition of graphene has on product cost at predicted volumes.

• develop a value proposition for prototype products and gain feedback from customers in the target markets